Predicting the Epstein-Barr Virus vaccine induced response required to protect against Multiple Sclerosis

Epstein-Barr Virus (EBV) is a herpesvirus that infects a large proportion of the global
population. EBV infection has recently been associated with the subsequent onset of
Multiple Sclerosis (MS), suggesting that EBV vaccination may reduce the prevalence of MS.
This project involves the development of mathematical models to better understand EBV
transmission dynamics and the potential impacts of vaccination strategies. The research will
involve modelling viral dynamics and immune responses, and projecting the effects of
different EBV vaccination strategies on the long-term risks posed by non-communicable
diseases such as MS. By combining statistical and mechanistic modelling, and considering
population heterogeneities, the potential benefits of EBV vaccination in different host
populations will be investigated.
In addition to investigating the effectiveness of EBV vaccination in reducing MS prevalence,
this research will establish an epidemiological modelling framework for studying the broader
links between viral infections and neurological diseases.
This project falls within the EPSRC Mathematical Biology research area. It aligns with the
"Tackling infections" and "Healthcare technologies" research themes. The project will be
carried out in collaboration with GlaxoSmithKline (GSK), with academic supervision from
Prof. Robin Thompson and Prof. Philip Maini (Mathematical Institute, University of Oxford).
Industrial supervision will be undertaken by Dr Anna Sher and Dr Rajat Desikan (Clinical
Pharmacology Modelling and Simulation, GSK).